Urban BAMBOOS: Black Asian Minority Bespoke Obesity Support

COVID-19 is causing health care providers globally to transform - including the NHS. To manage healthcare demand safely and optimally, hospitals are changing how patients access and use services. There is also considerable focus on prevention and developing remote care, in an effort to keep people healthy and outside of hospital - this is particularly true for 7.4 million people living with heart and circulatory diseases in the UK.

Heart and circulatory diseases cause more than a quarter (27%) of all deaths in the UK. Around 80 percent of people with heart and circulatory diseases have at least one other health condition. Healthcare costs relating to heart and circulatory diseases are estimated at £9 billion each year. Cardiovascular disease cost to the UK economy (including premature death, disability and informal costs) is estimated to be £19 billion each year

Black, Asian and Minority Ethnic (BAME) people are significantly more likely to develop and die early from coronary heart disease than white Europeans. African and African Caribbean people are at higher risk of developing high blood pressure and having a stroke than other ethnic groups. And, Africans, African Caribbeans and South Asians are more likely to develop Type 2 diabetes than the rest of the population. Obesity is also strongly associated with increased risk of COVID-19 deaths.

As obesity contributes to coronary heart disease and type 2 diabetes and increased COVID-19 deaths. The very high prevalence of overweight and obesity in UK adults is a pressing concern (74% of Black people, 56% of Asians).

It is clear that overweight and obesity can be prevented and reversed. To achieve excess weight loss, patient engagement - eating well and physical activity - is essential. There is clear evidence that BAME patients are significantly less likely to engage with healthcare providers and to follow their prescribed care plans. Although digital health services have good potential to promote health, they need to be culturally sensitive. There is a pressing need to reduce AI-bias, as it is limiting health for BAME populations.

Project BAMBOOS aims to create a Social Prescription toolset to reduce levels of obesity and overweight in the BAME population. Losing excess weight will help to reduce risk for heart disease, diabetes and Covid-19 deaths, and related costs.

To help people lose excess weight, the Social Prescription will leverage Avatr AI capability - enhanced with a new BAME ontology to be developed - to enable a user to generate a digital profile of their self. This profile is designed to support development of new knowledge, skills, and capabilities to help the person eat well and to take-up exercise, with their local neighbourhood optimally positioned as an enabler for weight loss.

Taking a person-centred and contextualised approach - including co-development with BAME patients from Hammersmith Imperial Health - Inavya and Imperial Hammersmith Hospital will collaborate on this 9-month project. Our aim is to develop tools that support delivery of personalised medicine, enhanced with novel social prescription and AI that support weight loss for BAME patients.